Deciphering the evolutionary mechanisms of human cerebral cortex development with brain organoids

The human brain is prominently enlarged compared with other mammals and even our closest living relatives, the other great apes. Equipped with more than one hundred thousand neurons and operating with a precision scale of milliseconds, our neocortex is thought to contribute to higher cognitive dexterities. As such, its enlargement is likely a major contributor to our adaptative success as a species. However, the evolutionary mechanisms which promoted this enlargement remain still obscure. Despite the great advances in DNA sequencing and other genomic analyses, the human-specific genetic changes driving an increased neurodevelopmental time or neoteny and the expansion of our neocortex, remain elusive. In this MSCA proposal, we will use an array of human and nonhuman ape cortical organoids to address this question and to uncover which genetic loci and developmental regulatory processes have been key to human-specific cortical size determination. We will make a strong emphasis in the development of a multi-omics approach, including epigenetic, proteomic and small-RNAs transcriptomic analyses to unveil additional layers of genomic regulation previously unexplored. The use of interspecies brain organoids and multi-omics approaches will allow us to focus on the cell fate changes occurring at the single cell resolution in neural progenitor cells across different ape species, and the identification of molecular regulators underpinning these key processes. This unprecedented approach will allow us to observe the mechanisms underlying timing and cell fate from a very original angle, and likely to contribute in an integrative way to the understanding of the evolutionary genetic changes are responsible for human brain expansion.